Rescuing and Presenting Lost Heritage: Promoting Public Engagement with Marks Hall and the World of the Vanished Country House

During the twentieth century, Britain lost a third of its great country houses. Hundreds of mansions were pulled down because proprietors could no longer afford to maintain them, or following alleged wartime damage and the occupation by the military. Essex alone lost more than 100 mansions between 1946 and 1966. Currently, the 'lost' worlds of the British country house are reclaimed by dramas and documentaries from Gosford Park and Downton Abbey to more sober (and accurate) recreations of the social and economic history of great estates and their houses. This project will tackle another reclamation challenge, namely rescuing and interpreting the sites and material presence of destroyed mansions that lie beneath the surface of estates open to the public.

Marks Hall near Coggeshall, Essex, is one such lost great mansion, dramatically demolished in 1950 having deteriorated in condition after use as a wartime military base. A community of Nissen huts sprang up before the gardens of the larger estate were restored. This interpretative project attempts for the first time a redesign and regeneration of a lost mansion site using a unique blend of cutting edge virtual digital recreation technology and new archival and artefact displays, exhibitions, recorded memories, archival research, film, university learning resources, archaeological digs and reconstructive garden design.

Memories of the mansion and great estate are in risk of fading away. Many of those who lived and worked in or near the estate during, or just after, the Second World War when demolitions peaked are now in their eighties (or older). The integration of virtual recreation, archaeology, horticultural design, and recorded oral history has enormous potential, offering not only a rich story of the reasons for the demolition of great mansions, their wartime history, the dispersal of the staff and material artefacts (including whole interiors), and the change to the local rural economy and society. It also offers a gateway to what are invariably ancient sites of habitation with layers of earlier local and national history awaiting recovery. The project offers an opportunity for reconstruction and explanation appealing to all ages and informing public debate about heritage interpretation and popular history. All this invites diverse and fruitful knowledge exchange between local communities, a far-flung general public, local government officials, business people, heritage organisations and academic expertise, to their mutual benefit.

There will be a wide range of outputs and activities for all audiences, including: a virtual recreation of Marks Hall, an interactive website (including a Twitter feed and blog), educational resources, placements, a travelling exhibition, a public seminar, public policy forum, an open conference and a book.

Potential impact
The project will benefit Marks Hall Trust, members of the local community, visitors from further afield, heritage organisations (with links already in place to the National Trust and the Royal Horticultural Society), local schools, local history and archaeological groups and local and regional government officials among others.

The charitable Marks Hall Trust will gain a major attraction of national and international importance, showcasing the interaction between academic research and community involvement - notably through an oral history project and community involvement in archaeological investigation and training. The exploration of local histories such as that of post-war housing, the demolition of great houses and the conflicting testimony of witness will all inform debate (projected by an open forum and a conference). The Trust will also benefit economically via the estimated doubling in number of visitors that will occur (in line with the DEFRA-appointed Trustees' strategic objective). Staff at Marks Hall will increase their experience and have access to academic expertise and contribute to the development of a new permanent website that they will maintain beyond the award period.

The project will also inform debate on issues such as community, leisure, tourism and rural regeneration which feature heavily in local and regional government policy objectives: see for example the Braintree District Council Affordable Housing Strategy 2009-14, Essex Development and Regeneration Agency, Essex County Council's 'Heritage Conservation Policy' and 'Essex Rural Partnership'. The project will also provide historical context to public policy decisions, such as emergency housing and planning consents.

Local residents and visitors from further afield alike, will benefit from the multi-faceted redesign and regeneration of the lost mansion site. Local residents in particular will benefit from improved local recreational and educational amenities which will be created and from the sense of local community identity and place generated by this civic engagement project. The emphasis on volunteerism will provide opportunities develop skills by gaining a 'hands-on understanding' of the site for those interested in archaeology as will the conservation and interpretation of features displaying lost craftsmanship and building techniques. They will also have access to training opportunities such as the Certificate of Continuing Education in Local Historical Studies.

Visitors will also be able to help shape the project by providing feedback during its lifetime. For example, it will be possible to make on-site videos of visitors' reactions (including by children). Those interested in website design and holographic installation and digital interpretation will also benefit.

Students will benefit from the inclusion of placements, internships and training, which will increase their employability by providing excellent training and skills development for future heritage, tourist management or like careers.

Local history groups and archaeological groups will receive significant new interest and training and involvement in the project, boosting their membership numbers and experience.